Developing a Next Generation AI Enabled Platform

This PhD focuses on the next generation of maintainers who will have greater access to information, go through less training and need to maintain more complex assets over typically a longer life cycle for assets such as ships and planes. The expectation is that new skills will be required for all technicians in basic control systems, electrical engineering and computing competencies. Skills such as interpreting fault messages, data fusion and data extraction represent a relatively new and specialised strand of abilities that are already being required. As examples, advances in mobile devices, sensors and augmented reality will drive a need for technicians to be trained in how to navigate and troubleshoot the various user interfaces. It may also lead to a lower skill class for basic maintenance procedures. Growth in modular component design is expected to give rise to a plug-and play mentality.